Accurate CMB foreground removal for future, ultra-high sensitive CMB experiments.

Accurate foreground quantification and removal will be critical for future, ultra-high sensitive CMB experiments that aim to measure anisotropies, in temperature and polarization, with a precision of <1 micro-Kevlin . Characterization and removal of astrophysical foregrounds from cosmic microwave background (CMB) data will help answer several of the nine science questions that form the STFC roadmap and these fields are both encompassed by my research. Moreover, the astrophysics of the foregrounds themselves is a rich and diverse area of astronomy, which includes the understanding of radiation mechanisms, interstellar medium, Galactic structure, the physics of dust and magnetic fields. I will lead independent foregrounds-related projects in addition to collaborating on large projects: Planck, C-BASS, QUIET and CBI2.